AI-GUARDS: AI Governance of cloUd Applications from Regulated Design to poSt-deployment

The UK is one of the largest cloud technology regions in Europe, with an estimated 53% of businesses adopting cloud services. As businesses are also increasingly adopting the use of Artificial Intelligence (AI), major cloud providers offer a range of tools to support AI model hosting, training, scaling, and deployment. While these capabilities enable faster innovation and flexible AI adoption, deploying AI at scale in cloud environments increases the attack surface for AI risks and exposes control gaps across the AI lifecycle. Consequently, effective AI lifecycle management and post-market monitoring are essential to ensure the responsible use of AI, while maintaining visibility over model changes and data use. This includes clear insight into which version of a model is deployed, how it was trained, what data was used, and whether safeguard or privacy controls have been applied consistently. In addition, robust oversight is required to ensure AI risks, including biased or unsafe model outputs, misuse of personal data, and unintended harm, are identified and managed effectively.

Existing AI governance tools, such as AIME, ICO's AI toolkits, OneTrust, and Vanta, reveal significant gaps, including a lack of comprehensive AI model lifecycle management and limited support for continuous post-market monitoring. Moreover, these tools are often generic, with limited applicability for cloud-deployed AI services. Finally, they fail to keep pace with emerging AI and privacy regulations in the UK and EU. This results in fragmented oversight and reactive compliance, increasing the likelihood of regulatory breaches and loss of trust in real-world cloud-enabled AI systems.

AI-GUARDS is an AI governance platform for UK businesses that addresses these challenges by providing an operational governance layer integrated directly into cloud AI pipelines. AI-GUARDS provides continuous oversight across the AI lifecycle, from model development and training to deployment and post-market monitoring, enabling organisations to detect and manage AI risks. It is also designed to align with emerging AI and privacy regulations, giving organisations confidence in compliant and responsible AI adoption. AI-GUARDS enforces governance policies, controls access to models and data, continuously monitors AI systems in real time for unsafe behaviour, and provides audit-ready evidence and meaningful human oversight. As a result, AI-GUARDS has strong potential for adoption across multiple sectors, including technology, finance, transport and healthcare where AI governance are critical. Overall, AI-GUARDS offers UK businesses a unified framework for responsible AI adoption, effective risk management, and compliance with UK/EU regulations.